DUAL FUEL PATHFINDER (DFP)

The Dual-Fuel Pathfinder (DFP) project is a partnership of The BOC Group and Stobart Group, to provide a fast-track route to expanding use of dual-fuel commercial vehicles and supporting refuelling infrastructure, by robust testing of the technology within a major road haulage fleet, to refine and promote further UK-based technological innovation, to help road transport become more sustainable. The innovation combines vehicle technology from UK-based suppliers Volvo GB and Clean Air Power, paired with UK-designed Liquid Natural Gas (LNG) fuelling technology. Together, these technologies will offer: reduced fuel consumption and emissions from road vehicle engines (along with reductions in vehicle fleet operating costs over time); less dependency on diesel fuel as the sole fuel source for heavy goods vehicles; and zero-loss of gas during refuelling, avoiding the venting of gas from storage tanks which would otherwise occur, further improving environmental and economic efficiency.